Topology Optimisation and Laser-based Manufacture of Micro-Actuators for Medical Micro-robotic Applications

This is a PhD research project in Mechanical Engineering. The growing application of micro-mechanics brought about by advanced manufacturing techniques has raised the possibility of sensing and actuation at a microscale. There is huge scope and opportunity for precision control of displacement and/or force in biomedical and surgical applications, including neuro/cardiovascular surgery, deep tissue sampling and micro-robotic manipulation. To empower the manufacturing processes with the capability of actuator and mechanism design, structural design and optimisation methods are pivotal to achieving non-intuitive designs or those with highly complex geometric and manufacturing constraints. This PhD project will explore the structural optimisation methods for micro-actuators, including mechanically and thermally-driven mechanisms, and integrate the framework of design optimisation with laser-based manufacturing. The initial focus would be on simplified 2D structure achieving simple but clinically-relevant force or displacement controlled actuation, and then move onto more realistic applications. The techniques will involve topology optimisation and its associated computational structural design methods, and a number of novel laser-based manufacturing such as subtractive and additive manufacturing along with conventional thin film and patterning. The PhD research will be carried out, jointly, between the Tissue Mechanics Group (https://tissuemech.hw.ac.uk/) and the Applied Optics and Photonics Group (http://www.applied-optics-photonics.hw.ac.uk/). The PhD candidate will work with a highly multidisciplinary group of researchers with a range of complementary expertise and lab facilities, to develop academic research skills as well as those for personal and career development, and will have opportunities to be involved in broader research context in medical device design and manufacturing.